How the body shapes experience: the role of interoceptive processing for acute and lasting effects of psychedelics

To understand the real-life effect of psychedelic drugs, we need to explore their impact on brain function in a dynamic and embodied context. Recent findings from our lab suggest that in real life conditions, neurobiology of brain networks associated with processing of bodily signals may predict individual differences in well-being. Extending this approach to psychedelics could help understand the role of the physical self for psychedelic phenomenology and their potential long-term effects. The proposed doctoral project will explore how two psychedelic tryptamines - DMT and psilocybin - influence processing of autonomic signals, and whether individual differences in this autonomic processing may predict their potential lasting effects on psychological well-being. Understanding this relationship may have important clinical implications for tailoring psychedelic interventions to individual patients, leading to improved safety and efficacy of those treatments.
Objectives: The primary aim of this study will be to establish the neural mechanisms by which tryptamines alter interoceptive processing in real-life conditions. Experiments 1 and 2 will employ naturalistic fMRI to investigate the impact of DMT and psilocybin on cardiac processing in dynamic, real-life context. Specifically, we will assess whether individual differences in brain networks involved in the processing of bodily signals can predict changes in well-being following a single psychedelic session. Furthermore, experiment 2 will explore whether baseline interoceptive abilities can anticipate responses to psilocybin, considering the dose and level of preparedness for a psychedelic experience.
Methodology: The data will be collected across two, randomised, placebo-controlled experimental trials - with DMT and psilocybin. In both trials participants will undergo an fMRI scan while watching a full-feature movie before and a week after the infusion. Using this kind of naturalistic imaging will allow us to bring real-world complexity into the lab and overcome the limitations of traditional paradigms. Fluctuations in cardiac signals will be extracted from heart and pulmonary activity using established paradigm and used to establish neural correlates of interoceptive processing in response to real-life stimuli. For nine months post infusion, participant's well-being will be monitored out in real world, using a mobile-based app to track changes in mood and patterns of speech. Based on previous findings, we anticipate that changes in specific networks associated with interoceptive processing may manifest though more specific patterns in their speech, related to bodily awareness and increased embodiment of emotions. Using wearable devices, we will also monitor participants' heart rate and skin response for a week before and after dosing. This
will help us study changes in autonomic markers of emotional processing as participants go about their usual, every-day activities.
The psilocybin trial will additionally investigate the role of the dose (high - 25 mg vs low - 1 mg) and level of psychedelic preparation (high vs minimal) on the acute and long-term effects of the drug. Participants' baseline interoceptive abilities will be evaluated with self-report and experimental measures. Building on recent studies on interoception, I anticipate that baseline interoceptive accuracy will influence individual responses to psilocybin. Understanding this relationship may inform future strategies to tailor the dose and preparation plan based on individual behavioural biomarkers.